Recapitulating beta cell development adjacent to the islet vascular niche to advance beta cell replacement therapies for type 1 diabetes.

Type 1 diabetes (T1D) is an autoimmune disease in which the immune cells destroy the beta cells located in the pancreatic islets of Langerhans. As the primary role of the beta cells is to produce insulin and lower blood sugar, people living with T1D lack sufficient insulin leading to high blood sugar levels, which puts them at increased risk of vascular, neuronal, kidney, and other diseases. The most common therapy for T1D is the administration of insulin through pumps or daily injections, which is burdensome as it is not a cure and could fail episodically. Transplantation of beta cells from organ donors offers long-term treatment for T1D, improves sugar control and quality of life in the majority of the recipients, and eliminates the need for insulin administration in certain patients. However, there is a shortage of organ donors; therefore, the scientific community aimed at developing alternative sources of beta cells for transplantation. To do so, human stem cells, which are cells with the potential to generate all human organs, have been guided towards pancreatic cell types such as the beta cells and are currently being assessed in clinical trials for safety and function. Reports from these trials indicated two major challenges: (i) poor survival after transplantation; (ii) insufficient insulin secretion in response to glucose. In this proposal, I have designed experiments that could address these two issues. My previous work demonstrated that connecting pancreatic cells to vessels allows the delivery of oxygen, nutrients, and signaling molecules required to survive, sense glucose and secrete insulin after transplantation into diabetic mice. Therefore, in this proposal, I aim to build on this study to generate vascularized beta cells to boost their function and simultaneously improve their survival post-transplantation.

Technical abstract
Type 1 diabetes (T1D) can be treated long-term by beta cell replacement therapies. To generate a renewable source of beta cells, human pluripotent stem cells (SCs) can be differentiated to pancreatic progenitors/endodermal cells (SC-PP/PEC) or beta cells (SC-beta cells) which are currently in clinical trials. However, the two major challenges are: (i) poor cell survival post-transplantation due to the lack of timely vascularization that leads to low cell mass, and (ii) the suboptimal function of SC-beta cells due to their immature phenotype. I have previously established that co-transplantation of microvessel fragments containing endothelial and perivascular cells with pancreatic cells can significantly improve cell survival, enhance beta cell function, and induce SC-beta cell maturation. Therefore, in this proposal, I aim to recapitulate the islet vascular niche in vitro to simultaneously achieve SC-beta cell maturation and vascularization. First, I will characterize the islet vasculature by single cell spatiotemporal analysis of the human isles. Further using multi-disciplinary approaches, I will recapitulate the native vasculature in vitro for co-culture with the SC-beta cells. To study various aspects of the vasculature, I will utilize a step-wise strategy to model vascular cell- beta cell contact, which will be complemented with extracellular matrix components, vessel tube formation, shear flow, and arteriovenous directionality. I will study beta cell development, maturation, and function at each step. Through these studies, I will develop vascularized and mature beta cells and assess their potential for engraftment post-transplant and normalization of blood glucose in T1D animal models.